University of Ulster and InspecVision Limited

To enable strategic change, using innovative business practices to allow the company to leverage greater value from its inventiveness and expertise in R&D.